Role of mTORC1 in hypothalamic neurogenesis in response to metabolic signals

Pilot data obtained during the rotation project will help form hypothesis on the role of the mTORC1 signalling pathway in hypothalamic adult neurogenesis. Work will be continued as follows: assessment of the effects of metabolic signals (fasting, feeding, glucose, leptin, ghrelin, amino acids) on the activation status of the mTORC1 pathway in hypothalamic stem cells, progenitor cells and neuroblasts. Determination of the role of mTORC1 in hypothalamic proliferative activity. Using genetic tools to manipulate adult stem cells only and viral-based strategy to bidirectionnally modulate mTORC1 signalling in these cells, the candidate will assess the consequences mTORC1 gain- or loss-of-function on hypothalamic proliferation, and differentiation. Investigate the role of mTORC1 activation in new-born cell fate and integration into existing metabolic-regulatory circuits. Assess the functional consequences of mTORC1-driven hypothalamic neurogenesis on behavioural and metabolic effectors of energy balance.